Climate change action is not a game... it is now!

Dr Emma Fieldhouse is a career environmentalist, inspirational teacher and Director of her own business. She is passionate about changing the perception of sustainability and climate change. She has spent her working life finding the most innovative, dynamic ways to provide learning around climate change and carbon footprints. Emma and business partner Anja have joined forces since 2015 through the consultancy Future We Want. Both work part-time on developing game concepts and new game versions to capture their clients.

'How Bad are Bananas? The Carbon Footprint of Everything' 2nd edition (Berners-Lee, 2020) is the book (first launched in 2010) that inspired the carbon footprint game of the same name. Mike's expertise is widely known and used by sustainability professionals -- he is best known for his bananas book and his appearance on David Attenborough's BBC programme 'Climate Change: the Facts' (2019). Mike allows FWW the freedom to develop new ideas and he collaborates on agreeing the boundaries to their application.

Everyone has environmental impacts but not everyone understands what they are and what they can do about them. With increasing cases of 'eco-anxiety' being documented widely across the world, particularly amongst young people, the 'Bananas Digital Game' provides a fun and optimistic way to learn about the climate impacts we all create and how we can minimise our own. We intend to share a viral game across the globe for free for educators, paid for by the tailored versions we provide for different clients. The post-COVID green recovery can far better be achieved by an engaged, informed and inspired society. Let's face it -- in a post-COVID world if it's a choice between a) YET ANOTHER boring online training course or b) a game, it's a pretty easy decision to take and b) will win every time.

Our clients are sustainability professionals from all business sectors who each have targets for carbon reductions to hit and are grasping at different engagement programmes to help them to bring their people along on the journey. Our end users are everybody from schoolchildren to Board members, professors to the public. The readers of Mike's book are a targeted audience in themselves (82K on Amazon Kindle alone!) and many existing clients make the link between the book and the game and want to buy both. With the help of the Award we hope that will be very soon.